Luminescence and Magentism in Lanthanide MOFs

Metal-organic frameworks (MOFs) are porous materials comprised of metal clusters connected by organic ligands into three dimensional structures. The networked assemblies can often stabilise multinuclear metal clusters which otherwise would not assemble in discrete single systems, and we have recently isolated MOFs linked by unprecedented Ln3 and Ln4 clusters. The project will aim to synthesise MOFs with a range of new clusters through control of linker length and geometry, and characterise the magnetic properties of these new clusters. Additionally, the presence of multiple lanthanides suggests that the materials could have applications as small molecule sensors by monitoring solid-state photoluminescence behaviour in the presence of different guests.